The SAMULET Programme: High Productivity Technology and Methods: Project 6

Project 6: High productivity technology and methods - To develop manufacturing technologies to address the challenge of significantly improving the productivity of our current and future manufacturing processes to meet the pressures of a global economy where a step change from current levels is vital to remain competitive. Near term productivity improvements and competitive advantage in manufacturing through development of currently available technology.